Vascutele: AI-assisted telemanipulation for safer, faster neurovascular access

Stroke is a leading cause of death and disability. For patients with a large clot in a brain artery, the best treatment is a procedure called mechanical thrombectomy, where a specialist threads tiny devices through blood vessels to remove the clot. However, access to thrombectomy is limited because there are too few trained specialists and they are concentrated in major centres.

This project, VascuTele, aims to develop an AI-enhanced robotic platform that lets expert clinicians perform thrombectomy procedures remotely, from a protected console, while a robotic system manipulates the devices at the patient's bedside.

During the project we will:

* Build a mobile robot cart and clinician console that can control standard thrombectomy tools with high precision.
* Integrate safety features such as motion and force limits to help protect delicate brain vessels.
* Create a realistic "bench" test environment using perfused vascular models that mimic blood flow and the anatomy of brain arteries.
* Work closely with Northern Ireland stroke clinicians to test usability, refine the workflow and gather data on how experts move and handle devices.
* Develop early AI assistance that can give the operator guidance and "guard rails" based on this expert data.

No patients will be treated in this project. All testing will use models and simulated scenarios.

If successful, VascuTele will lay the foundations for future first-in-human studies of remote thrombectomy. In the longer term, the technology could help smaller hospitals connect to specialist centres, improving access to advanced stroke treatment, reducing disability and supporting the growth of an innovative medical robotics capability in Northern Ireland and the wider UK.